The University of Hull and Humberside Engineering Training Association Limited KTP 25_26 R2

To develop a digital learning platform offering learner-engineers practical experience with next-generation manufacturing and process rigs that simulate real-world manufacturing and industrial processes using emerging technologies. To enhance the digital learning and innovation capabilities; and demonstrate sectoral leadership in workforce development.